The First Galaxies with JWST

The student will investigate and discover the first galaxies in the universe with the JWST. The student is already measuring samples of galaxies at the earliest times when the universe was just a few hundred million years old. The first part of the thesis will be finding these galaxies and measuring the stellar masses of these systems. The 2nd part will investigate even deeper data that we are obtaining to find the first systems.